Antibacterial light as a primer for the use of tissue scaffolds in wounds

"Neotherix Ltd is a regenerative medicine company specialising in the development of bioresorbable scaffolds for tissue regeneration and repair.

The company has recently developed an interest in the use of specific wavelengths of light at the skin surface for the control of bacterial infections."